CHP Feasibility Report

BIOCHP is a multifuel solution to the need to decarbonise industrial heat production for food and manufacturing. The novel system solution allows a low cost, highly flexible solution to support companies manage the challenge of renewable energy choices where electrification is not feasible.

The CHP Feasibility report examines the economics of deploying the technology in the UK.